Understanding antiviral stress granule (AVG) formation to develop a broad spectrum antiviral therapy (POWELL_U17DTP)

The recent outbreaks of harmful viruses such as Zika virus and Chikungunya virus around the world have shown the need for rapid and effective antiviral therapies. Even when vaccines are available, they take time to work, they are virus specific and they are expensive and time-consuming to administer. In this project, we will investigate how viruses are sensed by activation of the stress response in cells and try to identify small molecule inhibitors of stress which may act as a potent anti-viral drugs common to all types of virus. The stress response forms cytoplasmic protein aggregates called stress granules to halt protein translation and hence virus replication. Viruses have evolved strategies to overcome these granules, but recently a new type of antiviral granule (AVG) has been identified that we hope to exploit. In this project you will characterize AVGs using confocal live cell imaging, proteomic and translatome analysis. You will use high throughput DNA sequencing and bioinformatic techniques to identify global cell gene expression to find out important aways to amplify the antiviral response in cells.